ennAIble (extension) - zEro emission raNge exteNder AI controlled for hyBrid propuLsion systEm

Our project, "ennAIble: Advancing AI-Controlled Hydrogen Propulsion Systems," represents a pioneering effort to revolutionise the transition of the aviation industry to sustainable hydrogen-powered flight. With a steadfast commitment to innovation and sustainability, our project aims to leverage cutting-edge AI-driven control strategies to optimise the performance of hydrogen turbo generators.

We at NEX Power (formerly known as Samad Power) Collaborating with our esteemed knowledge-based partner, City University, we are embarking on a journey to deepen our exploration of AI-controlled propulsion systems within the context of hydrogen-powered flight.

Through this project, we aim to contribute to the advancement of sustainable aviation technology by integrating cutting-edge AI-driven control strategies into hydrogen propulsion systems. By enhancing adaptability, efficiency, and overall performance, we aspire to propel the aerospace industry toward a future of zero-emission aviation, aligning with our commitment to shaping the future of transport.

As we embark on this phase of exploration and innovation, guided by our dedication to sustainability and driven by the transformative potential of AI technology, we invite stakeholders and collaborators to join us on this journey toward a greener, more sustainable future for air travel.